ResiCharge

The ResiCharge project will extend an existing planned field trial of ELEVEN's innovative home battery by 60 units to include 30 second life EV battery modules sourced from vehicles in the UK to be installed alongside 30 new modules for comparison. The use of second life EV modules in ELEVEN's all-in-one home battery helps to build a circular economy for EV batteries and extends time before modules are recycled allowing industry to improve processes. At the time of writing it is common for used batteries to be either sold on the grey market, stockpiled or incinerated due to the cost and immaturity of recycling processes.

The project will provide an impact validation report to cover reduction in whole life carbon impact (manufacture of battery, use in EV, use in static storage, disposal/recycling) to include offset / payback in second life, energy system efficiencies, cost and end of life disposal.